Revokable Patient Consent Management Technology for Enhancing Patient Trust in Health Information Services

Patients need to be able to take an active role in formulating the consent policies that define who can access what aspects of their information and for how long. miConsent is creating a revocable consent management service to support information sharing through the patient journey with whomever the patient wishes to share their records, using de-perimeterised access control methods.